Cardiff University and Centregreat Rail Limited KTP 21_22 R1

To automate and digitalize the railway bridge survey process using autonomous drones. This and existing structural information will have the embedded function of 3D model reconstruction and data visualisation. A digital twins platform will be created to collect and visualise multi-source data continuously, to provide quick risk assessment and predictive maintenance.